Feasibility Study on Spray Drying vs. Heat Drying for Porphyridium purpureum culture/biomass Preservation and Valorisation

This feasibility study will explore how to dry UK-grown microalgae in a way that saves energy while maintaining the quality of valuable natural compounds. The project will compare two drying methods --- spray drying and conventional heat drying --- to find the most efficient and sustainable approach for future large-scale use in the UK's growing bio-based industries.

Drying is one of the most important and energy-intensive steps in turning microalgae into useful products. Traditional low-heat drying is affordable and simple but can damage sensitive ingredients such as natural pigments, proteins, and oils that give microalgae their value. Spray drying, although typically more energy demanding, can better preserve these beneficial compounds when the process is carefully optimised. This project will test both approaches under controlled laboratory and pilot conditions to measure how well they perform in terms of energy use, quality preservation, and cost-effectiveness.

By analysing the dried material, the team will assess how each drying method affects the composition and functionality of key ingredients. The study will also evaluate which process delivers the best results for future scale-up and commercial use. The goal is to generate clear, evidence-based guidance that will help UK companies make informed decisions when developing new algae-based bioproducts, such as food ingredients, natural colourants, cosmetics, and sustainable materials.

Swansea University will lead the cultivation and preparation of high-quality microalgae, ensuring consistent biomass for testing. CleoburyPM/Aberystwyth University will focus on improving and comparing the two drying techniques, drawing on its expertise in downstream processing. Together, the partners will analyse the results to determine which drying route offers the best balance of efficiency, sustainability, and product value.

The expected outcomes include comparative data on energy use and performance, evidence of how well valuable compounds are preserved, and an assessment of the potential environmental and economic benefits. The findings will also inform a decision framework to support future pilot and commercial applications in the UK.

This project will reduce the risks associated with developing new drying technologies for algae, strengthen the UK's leadership in sustainable bioprocessing, and help unlock the potential of home-grown microalgae as a renewable resource for the circular bioeconomy.